Group Sense - Cross-Platform Digital Media Consumption Metrics through Data Fusion

Group Sense is a feasibility study that examines how cross-platform digital consumption and feedback data can be combined with group behaviour information in a data fusion framework to help digital content developers and advertisers understand the consumption patterns and preferences in connected media networks.